Validating the design of a non-invasive breath test for epileptic seizure: a diagnostic and predictive study

The problem. Epilepsy is a common brain condition, affecting 65 million people around the world(1). About 20-30% of patients are misdiagnosed with epilepsy, leading to unnecessary treatments with potential side effects, including psychological issues (2), and, conversely, an epilepsy diagnosis is often overlooked or delayed, leading to significant morbidities, including injury and death. Currently, the gold standard technique for diagnosing epilepsy is ictal video- electroencephalogram (EEG), rarely accessible in medical emergency settings and ineffective if not used during an attack. Together with resolving uncertainties in diagnosis, another related unmet need is the unpredictability of seizure onset, representing a huge risk for patient safety with a considerable emotional burden.
The solution. Profiling of volatile organic compounds (VOCs) in exhaled breath is an attractive biomarker approach that is gaining traction in the scientific, medical and pharma communities both for diagnostic and also for prognostic aims. VOC-based tests are non-invasive and quick, making them very acceptable to patients even when performed in acute situations(3). VOC analysis emerges as an ideal strategy as their release relies on metabolic processes and not electrophysiological signals.
Rationale. The potential role of volatile compounds in seizures has already been evidenced by the ability of seizure-alert dogs to warn their owners of an impending seizure up to 50 minutes in advance(4). Studies suggest this ability is based on scent only, as dogs can distinguish between sweat samples collected from individuals at rest, after physical activity or after seizures (5).
We undertook a first observational trial (VIBES) aimed at identifying seizure-associated VOCs. Breath samples were collected before and after seizures, at different time points, and then analysed with state-of-the-art mass spectrometry techniques. The study protocols were well accepted by patients, carers, and hospital staff. Our results suggest that there are several volatile molecules potentially associated with the occurrence of seizures. We also identified a panel of compounds increasing in patients experiencing a seizure within 24 hours, in accordance with anecdotal reports.
The gap
These observations need validating in a new patient and control group, to confirm their specificity and accuracy and predict seizures correctly and reliably. This would unlock the next phase of device development.
Aims.
In this work, we aim to

Validate the diagnostic breath-VOCs profile for people with epilepsy and non-epileptic (psychogenic) attacks and healthy volunteers.
Validate the predictive breath VOCs profile for people with epilepsy.

Carrying on this work will unlock the product development phase for a diagnostic and prognostic tool.
Objectives.

Validation of a breath test for the diagnosis of epilepsy and another one for seizure prediction.
Identification of minimum viable product characteristics for the development of portable devices.

Potential applications and patient benefits.
An accurate and timely epilepsy diagnosis can lead to effective therapies, offering immediate relief for individuals and their families. Seizure prediction could also offer a better quality of life, and increased patient safety and independence.
Plan of the research.

Recruitment of a new cohort of people with epilepsy affected by different types of epilepsy and healthy volunteers (50 and 25) for the validation of hit biomarkers.
Collection of breath VOC samples before and after seizures.
Analyse samples with state-of-the-art mass spectrometry techniques, such as gas chromatography time-of-flight mass spectrometry.
Scrutinise and interpret the data using advanced computational tools.